IP advice

Corporation Pop is a digital agency providing design and development services for apps, software, websites and games. We need help understanding how we can retain and exploit our intellectual property so that we can build value in the business.